Aston University and Lee Mount Healthcare Limited KTP 24_25 R3

To develop a Smart Care Home software platform to improve residents' quality of care by enhancing personalised care plans, enabling early health interventions and enhancing operational efficiency.